Development of an improved system for magnetic nanoparticle-based gene transfection

With the sequencing of the human genome and the advent of gene therapy has come the need to develop effective delivery and transfection agents. These agents must be able to target therapeutic genes to the relevant cells and organs both in culture for basic investigations as well as in the body for therapeutic applications.

At present, there is a great need for the development of gene carriers which do not use attenuated viruses as a vehicle. We propose to develop such a carrier system based on coupling the genes to magnetic nanoparticles. This will allow us to use oscillating magnetic fields to target, improve and enhance gene delivery both in culture and in the clinic.

Technical abstract
In order to investigate the role of specific genes in cellular function and to develop new gene therapies, it is necessary to insert ( transfect ) the gene in question into mammalian cells such that it can direct protein expression. This can be achieved via a variety of techniques, the most effective of which are based upon attenuated viral vectors that offer high level transduction of the target gene.

Recently, however, there has been a great deal of research aimed at the development of non-viral vectors for gene transfer, such as electroporation, cationic polymers and lipid-based agents. These techniques are particularly suited to in vitro transfection and, though effective in many cases, there are drawbacks. Cell viability can be adversely affected by electroporation techniques and there are also difficulties transfecting primary cells and some cell lines as well as tissue explants. In addition, most of these techniques are not suited to in vivo gene therapy due to toxicological issues or poor efficacy.

We propose to develop novel, non-viral transfection techniques that can overcome many of these drawbacks and lead to higher levels of gene transfection, the ability to transfect non-dividing and primary cells and tissue explants with little or no effect on cell viability. The technique is based on coupling the genes to be investigated to biocompatible magnetic nanoparticles and using oscillating magnet arrays to physically force the gene/particle complex into the cell. This development of this physical method should also have clinical application for targeted gene delivery, in much the same way that magnetic nanoparticle targeting is being investigated for drug delivery, and transfection in diseases such as Cystic Fibrosis where the technique may provide a mechanism for overcoming a difficult physical barrier to transfection ? bacterially infected mucous.